Queen's University Belfast and Todd Architects Limited

To design our built environment is of significant importance in divided communities as it forms the platform for cross group interaction. To develop new and innovative Architectural responses for City, Community and Educational spaces.